Semantic Differencing of Domain-Specific Models

Project Objectives: To investigate approaches to compare domain-specific models and present the
identified differences using effective semantics-aware visualisations. The project will address three key
research questions:

1. To what extent can the graphical syntax of a domain-specific language be reused to visualise
differences in models that conform to it in a meaningful way?
2. Can bespoke transformations produce more effective semantics-aware visualisations than
generic abstract-syntax driven differencing algorithms (e.g. such as those implemented in tools
like EMFCompare and EMF Diff/Merge)?
3. If so, can commonalities be identified in such bespoke transformations, which could be pulled up
to a higher level of abstraction and simplify their development?